Understanding the molecular control of senescence and nutrient remobilisation in wheat

Technical abstract
This project aims to unravel the transcriptional network regulating senescence and nutrient remobilisation in wheat and to identify and characterise novel components. Three complementary objectives will be pursued. We will first identify central regulators of the gene network controlling senescence and nutrient remobilisation. We will generate an RNA-seq time-course on leaf and grain tissues and clusters of co-expressed genes will be identified. Second, we will characterise the function of genes downstream of NAM-B1 and key regulatory genes. Last, we will identify genes affecting senescence by screening field-grown mutant plants. This work will help elucidate genes involved in the senescence pathway in wheat.